oNe hEalth SusTainabiLity partnership between EU-AFRICA for food sEcuRity

NESTLER is a joint project between the EU and African member states designed to promote One-Health sustainable partnership. The project aims to bring together interdisciplinary technological advances to effectively monitor the well-being of animals, plants, and humans in a holistic approach. The complementarity between the stakeholders will extend upon the ongoing initiatives from FARM2FORK strategies that have resulted in integrated software systems and solutions. The novelty of the NESTLER project lies in the development and integration of advanced remote sensing technologies. The project platform will develop software interfaces for ingesting satellite data sources along with video streams captured from unmanned aerial vehicles and other IoT devices installed for monitoring the environmental and animal well-being. The large-volume of data ingested into the platform will be subjected to additional processing for the extraction of intuitive insights with the assistance of machine learning algorithms and deep-learning network architectures. The extracted insights will be translated into predictive models affecting One-Health sustainability programme using the machine automation. Additionally, the NESTLER project will also undertake research activities to investigate the impact of insect protein on the circular economy for the well-being of animals. The project will develop methodologies for edible insect farming which will be in animal farming. The project will also conduct research studies on the impact of animal waste in crop-based farming. In complementary to the analysis of health benefits, the project will also undertake efforts to evaluate the economic sustainability of such farming practices which will lead to the setup to joint EU-Africa joint task force on One-Health Sustainability. The outcome of the project will result in a transition from a linear economy to a circular economy delivering sustained growth and development.